HirePay Legal App

"HirePay is an online platform been developed by a group of freelancers who want to help other freelancers ease their cashflow problems often caused by late paying clients.

HIrePay will enable freelancers to finance their invoices to release the value within these at a nominal rather than punitive rate. By doing so freelancers can look forward to more stable income streams and increased productivity."